NSFGEO-NERC: Integrating individual personality differences in the evolutionary ecology of a seabird in the rapidly changing polar environment

To date, studies that have addressed the impacts of global changes have mainly focused on linking
climate variability and/or human disturbances to individual life history traits, population dynamics or
distribution. However, individual behavior and plasticity mediate these responses. The goal of this project
is to understand mechanisms linking environmental changes (climate & fisheries) - behavioral personality
type - plasticity in foraging behaviors - life history traits - population dynamics for a seabird breeding in
the southern ocean: the wandering albatross. This project will also forecast the population structure and
growth rate using the most detailed mechanistic model to date for any wild species incorporating
behaviors in an eco-evolutionary context. Specifically, the investigators will (1) characterize the life
history strategies along the shy-bold continuum of personalities and across environmental conditions; (2)
understand the link between phenotypic plasticity in foraging effort and personality; (3) characterize the
heritability of personality and foraging behaviors; (4) develop a stochastic eco-evolutionary model to
understand and forecast the distribution of bold and shy individuals within the population and the
resulting effect on population growth rate in a changing environment by integrating processes from goals
1, 2 and 3. To date, this has been hampered by the lack of long-term data on personality and life histories
in any long-lived species in the wild. For the first time ever, we have tested in a controlled environment
the response to a novel situation for ~1800 individuals for more than a decade to define individual
personality variation along the shy-bold continuum that we can relate to the life history traits over the
entire species life cycle using unique long-term individual mark-recapture data sets for this iconic polar
species. The novelty of this project thus lies in the combination of personality, foraging and demographic
data to understand and forecast population responses to global change using state-of-the-art statistical
analysis and eco-evolutionary modeling approaches.